Automated fleet dispatcher for real-time bus occupancy management

FlowOS is a Simulation/Machine Learning driven dispatcher for scheduled bus services. The FlowOS dispatcher enables bus operators to issue automated real-time instructions to drivers that are designed to regulate vehicle occupancy and maximise the use of a vehicle's capacity along a route. FlowOS sends automated instructions to the driver of each vehicle in a fleet, in response to live occupancy data, the current location of each vehicle and the forecast number of passengers wanting to board at each stop.